(Re)Creatingsound and place at Glencoe: PerformingImmersiveAudio in Landscapes

This research will develop new creative and technical approaches to the use of immersive sound as a means of interpreting and mediating relationships with historic environments.My research will be a critical engagement of the nature of reconstructions, I will build upon research in electronics and acoustics and theatrical sound designtoperform landscape-scale spatial audio experiences within Glencoe. Through this creative response, I will seek to evoke past, present and future realities of this iconic place.
Page 5of 11PagesMy work will examine the role of creative response aspart of our continuously evolving relationships with the landscapeswe inhabit.